synappsR4appl

Accreditation would enable the company to respond to competeitive tenders for the provision of IL3 services and G Cloud SaaS ( software as a service), implementation and long term support for our customers.